Globally Networked Innovation Management Coaching for INGOs: A Feasibility Study

A 2016 BOND report surveyed 62 international non-governmental organisations (INGOs) to gauge

innovation capacity among them. Findings concluded that the group is in the early stages of their

innovation journey and that there is still significant room for consolidation and improvement in how

innovation is supported. The research also found that just 14% of survey respondents reported having

received formal innovation training, suggesting that INGOs are not proactively seeking to manage and

drive innovation. STBY ltd. seeks to address this market need by developing a globally networked, blended

training and coaching programme for user-centred innovation management, tailored specifically for

INGOs. This offering builds upon previous work by STBY in the international development field, namely

the DIY Toolkit. In order to take this idea forward, we need to further develop our business case and

secure new strategic partnerships overseas. We are therefore seeking funding for concept work, and

travel and subsistence costs to build new partnerships overseas and explore the feasibility of this offering.